A New Lease of Life for Expired Electric Car Batteries

This project will investigate the potential to use expired batteries from electric cars as the energy storage batteries of a stationary electrical energy storage device.